Airbar-Q: Intelligent, Independent, Interactive Crowd Control in Retail and Hospitality Sectors

Nuvech Solutions, has developed a disruptive market product, focused on keeping people safe when working around vehicles. Its partner, Harrison Spinks (HS) is the UK's leading luxury bed manufacturer. Together, they will address a conundrum now facing high-street retailing:

How to manage social distancing queues without incurring significant additional labour costs and encourage hesitant shoppers to return.

The Airbar-Q will allow shops and venues to manage queues without the cost of staffing doorways. It will use intelligent software and smart components to interact with store systems and consumer mobile apps to bring confidence back to plan trips when there are the least likely social distancing issues.